Containment with Confidence

Imagine a safer, greener future for UK critical infrastructure. This project is making it a reality. A pioneering UK consortium, led by Flarebright and uniting defence, civil, and charitable expertise, is transforming how National Gas monitors its over 7,600 km of vital buried pipelines. Moving beyond current helicopter inspections---which leave pipelines vulnerable for extended periods, risk human error, and contribute approximately 500 kg of CO2 per hour of flight---our project enables a shift from periodic surveillance to a refined condition- and risk-based monitoring system.

Flarebright are leveraging technologies borne from the defence industry: a robust, scalable flight termination system ensuring "Containment with Confidence," and an advanced regulatory data and simulation platform. These systems, will be rigorously tested and adapted for civilian corridor-based BVLOS drone operations, provide the crucial safety infrastructure and evidence base to unlock vast new commercial airspace for scaling existing commercial use cases. This delivers tangible outcomes and vital support for regulatory policy concepts.

National Gas's strong end-user involvement is central. They seek to reduce human error and achieve Net Zero surveillance with potential ~50% cost savings. Our project will establish a regular operational rhythm of real-world flights, streaming dual-sensor data via a control-center-style setup to National Gas, providing near real-time operational insights for proactive pipeline management. This demonstrates a clear path to achieving regulatory approvals, transitioning from project trials to routine BVLOS operations under National Gas permissions.

Satellite Applications Catapult provides essential testbed infrastructure and strategic support, drawing on extensive experience in establishing regulatory-approved UAS concepts and enabling safe, coordinated airspace environments aligned with Civil Aviation Authority (CAA) policy. RPAS Heroes, a veteran-led social enterprise, manages flight operations, simultaneously fostering social inclusion and training opportunities.

This project's public impact is significant. By proving a practical route to routine BVLOS, slashing inspection costs and emissions, and building an inclusive workforce, it directly propels the UK's Net Zero and skills agendas. The project's tangible outputs---validated safety tooling, structured regulatory evidence, and a BVLOS operational blueprint---will be shared with the CAA and wider industry to accelerate regulatory maturity and RPAS scale-up. This project is charting a high-value pathway to a safer, more sustainable UK airspace.